Testing of Unique Catalysed Electrodes (Catrodes) through Stack Testing

Latent Drive is pioneering the future of green hydrogen production with the development of the Catrode---an innovative, commercially available catalyst that eliminates the need for precious metals. Unlike traditional hydrogen production catalysts, the Catrode is formed entirely from stainless steel through a proprietary corrosion process, creating a high-performance NiFe catalyst. This breakthrough addresses the critical industry challenge of reducing reliance on expensive, finite, and singly sourced rare earth metals, aligning with global energy security and sustainability goals.

The Catrode is already a post-revenue product, listed on both the Fuel Cell Store and Hydindr. Latent Drive has successfully scaled its laboratory-based activation technology to industrial levels, supporting the British Energy Security Strategy's ambition to double green hydrogen production to 10 GW in response to the Ukrainian invasion and the climate crisis.

Having completed A4I Round 7, where the Catrode underwent rigorous testing at the National Physical Laboratory, we are now focused on demonstrating its performance in an industrially relevant environment. Our goal is to validate the Catrode within an industrial Anion Exchange Membrane (AEM) electrolyser under real-world conditions (60°C, 15 bar, 5 kW). This will allow us to:

* Assess the Catrode's performance at scale, including its impact on hydrogen purity, moisture content, and gas crossover.
* Showcase its efficiency and durability compared to state-of-the-art commercial catalysts.

Latent Drive's founding team brings extensive experience in taking products from prototype to volume manufacturing, successfully scaling production to capture significant market share in the UK. By leveraging our engineering expertise and partnering with the Analysis for Innovators (A4I) program, we aim to address the industrial and commercial barriers to widespread Catrode adoption. NPL's scientific insight and advanced testing capabilities will be instrumental in validating the Catrode's industrial performance, ultimately accelerating its contribution to the green hydrogen economy.